Firefly Solar Generators are developing a new portable solar generator with duel fuel capability, designed to be principally powered by Solar PV, with the potential for Diesel to provide back up and higher power loads where required.To provide practical b

Firefly Solar Generators are developing a new portable solar generator with duel fuel capability, designed to be principally powered by Solar PV, with the potential for Diesel to provide back up and higher power loads where required.To provide practical back up to clients in the use of this technology Firefly require support to develop a IT portal and data transfer system which enables remote management and monitoring of the technology, including the capability to check battery and fuel levels. This will enable either Firefly themselves or building contractors to monitor performance of equipment as it is deployed in the field and act quickly to identify problems.